Teesside University and Sound Training for Reading Limited

To build an Artificially Intelligent E-Learning platform for language training; with adaptive virtual teaching agents and embedded gamification environments to support stimulated student interaction.